Removed and Recontextualised: Monastic Art in the Bavarian Säkularisation of 1803

In this project, I investigate the circumstances of the removal of large numbers of artworks during the dissolution of Bavarian monasteries in 1803. Tracing their histories, I ask how these objects changed as they were taken from dynamic monastic visual cultures of the eighteenth century into the supposedly completely secular public sphere of the nineteenth century. Using archival records documenting their dispersal to reconstruct these lost collections, my research will show the vital role they played in shaping institutions central to the development of art history as a discipline, including the art market and the public art museum.